Visualising Networks and Decolonising Collecting: Rediscovering the Acquisition History of the V&A Asia Collection, 1852-2023

This interdisciplinary doctoral project aims to critically assess and visualise the complex networks behind acquiring the V&A's Asia collection, comprising over 165,000 objects. By employing digital humanities methods to the V&A's registers and archives, the project seeks to address gaps in provenance data and contextualise the collection within the broader frameworks of imperialism, trade, and collecting practices.
This doctoral project will use digital methods to explore the acquisition of the V&A's extensive Asia collection from regions including East Asia, South and South-East Asia, the Middle East, and North Africa, acquired 1852-2023. It aims to contextualise the collection, revealing wider networks of imperialism, trade, and collecting, and address the gaps in provenance data caused by incomplete digital transfers from V&A registers. The project will develop a comprehensive dataset about the V&A Asia collection from the museum's registers and archives, incorporating overlooked dealers and collectors.